University of Kent and Portafina Investment Management Limited

To apply state-of-the-art machine learning techniques to improve the workflow and data processing. This will increase efficiency, reduce timescales and enable the rapid scalability of a specialist pension advice firm targeting the 'advice gap' mass market.